Optimising Delivery of the Sustainable Development Goals: A New Synthesis of Soft and Hard Systems Approaches

Currently, there is no established methodology for implementing Doughnut Economics that fully accounts for the dynamic interaction between the targets. Researchers in GALLANT are working on it, and this PhD is a part of this activity. On this project, Jonathan is using a mixed-methods approach, combining both qualitative methods (e.g. The Soft Systems Methodology) and quantitative approaches (e.g. The NK fitness models), and applying them using the City of Glasgow as the case study. They are working in a multidisciplinary environment, linking knowledge across healthcare, economics, and environmental systems to support decision-making by Glasgow City Council.